YouCaretaker

The YouCaretaker project explored the potential for more active user engagement in the energy efficient management of office buildings, and developing a scalable communications platform which can engage the widest community of stakeholders in a common endeavour to maintain and manage shared space efficiently.
Using a range of energy sensing technologies, reporting systems and visualisation techniques, the project explored different community engagement methods to drive occupant interest in two building types, including a large corporate headquarters building and a serviced office building for SMEs.
The project was led by Slider Studio and collaborating with Ove Arup and Partners. Slider developed the communications platform, totally re-architecting its StickyWorld platform to meet the demanding requirements of building and facilities management teams; Arup developed a variety of energy sensing technologies and data-streams, subsequently displayed on the platform, and deployed a range of occupant engagement techniques, including inter floor competitions to help drive down energy costs.